Nitrogen fixation in African savanna ecosystems

This project aims to develop a new understanding of the dynamics of nitrogen fixing legumes set in an eco-evolutionary framework to understand future vegetation change across the wet/dry tropics.